A Feasibility study to assess efficient approaches in Deep Active Learning for building the FarmSmarter AI Crop Clinic Model

A collaboration between FarmSmarter Ltd and The Hartree Centre to improve the productivity of small-scale growers in UK/European agriculture by devising a location-specific AI model exploring the use of Deep Active Learning for crop disease identification to enable early prevention and treatment of crop diseases thereby increasing yields and reducing crop loss.